Round 11

"Puma Energy LLP wish to build an innovative solution to the problem of excessive student energy consumption. As part of
this, we need a platform for students to log on to to see their useage, and for best practice tips, an energy reduction game,
and other things. We have no expertise in house that would be able to design such a platform, so we would need external
support for this crucial part of our business."